Surface Texture Adjustment Technology (STAT)

"Selectively changing the surface texture on large or complex components is an essential but cost intensive activity. The innovation underpinning this project developed at the University of Nottingham will enable surface modifications to be carried out in-situ, drastically reducing processing costs and enabling innovative process solutions providing the UK with a market leading capability. Through the Innovation to Commercialisation of University Research (ICURe) program aimed at enabling the transfer of technologies developed within universities into a commercial entity, over 150 meetings were held with companies relating to the application of surface textures in industry. Extensive opportunities were identified across both aerospace and automotive industries for the application of surface textures to enhance product performance and achieve greater process chain efficiencies.

Surface texture adjustment technology (STAT) is a novel surface processing technology created by Texture Jet Ltd. a spin-out company from the University of Nottingham. STAT is a new tooling system able to redefine the surface texture of a component simply, cleanly, without masking or surface damage, on site and in-situ, enabling the ideal solution for surface preparation. STAT is attractive as a replacement technology where reductions in factory footprint, non-value-add operations, operational costs and toxic footprint are sought. Also, as an enabling technology allowing surface modification in-situ. This project will allow rapid development of lab proven research to a commercial product creating a new revenue stream and generate export and employment opportunities within the UK manufacturing sector."